Investigating the habitability of exoplanets using atmospheric chemistry.

Use of chemical networks & photochemical models to simulate exoplanetary atmospheres, aiming to explore questions of habitability and climate history over geological timescales. In particular, investigating comparative planetology and using the origin, emergence and evolution of life on Earth to inform the search for life elsewhere in the Universe.